City, University of London and Setfords Law Limited

To develop an explainable AI system to revolutionise Setfords’ processing of legal enquiries. This system will be the first to market for automation of client engagement processes, providing ultra-efficient lawyer allocation, quotations and enquiry responses.